Coherent, Acceptable, Low Emission Cultural Heritage Efficient Renovation

Historic buildings represents a considerable share of the European building stock (around 25%). They contribute to the identity and uniqueness of many cities and will only survive if they are maintained as a living space. To preserve a living built heritage, it is necessary to find energy renovation approaches and solutions compatible with conservation rules. This means that the historical and aesthetic value of these properties must be preserved while increasing the comfort of these living spaces, and minimizing their energy consumption and their environmental impact. The project aims to establish new knowledge for the development of sustainable and efficient solutions for historic buildings in order to bring cultural heritage to life and make it open, accessible, inclusive, resilient and low-emission. It is part of the pursuit of various projects involving members of the CALECHE network concerning, for example, bio-sourced renovation or "custom" PV integration. The studied solutions will cover all stages of operation (prevention, monitoring, maintenance) and renovation (setting up the operation, design, works).